Online Photography Education Marketplace Connecting Content Creators & Hobbyists

The evolution of our existing site into an open, two-sided platform bringing together hobbyist photographers with pro photographer judges. The development and launch of a credits-based subscription system, to facilitate payouts to pro photographer judges in proportion to their workload on the platform.